Stickers

Stickyworld is working on a native mobile app for use in consultation and feedback on the built environment. The app leverages Stickyworld’s API, and presents open data from maps and government data sets based on location, also creating new available data from citizens which can be presented back to the open data community for reuse. We seek the assistance of specialist mobile app designers for the user research and usability testing components of the project.